ChurchApp

ChurchApp is a UK focussed church database management system. We're applying for a voucher to help us invest in cyber security measures, including penetration testing and a security audit of our cloud services.